Epitranscriptomic mechanisms of endocrine signalling

Epitranscriptomics, dynamic covalent modifications of RNA, has recently emerged as an important determinant of gene expression, splicing and translation. The most abundant RNA modification, m6A, is catalysed by the METTL3 complex, whereas two enzymes, FTO and ALKBH5, are believed to be responsible for RNA demethylation. The focus of this project is to identify diverse functions of the epitranscriptome in endocrine signalling.